'Be Seen: an arts-led participatory approach to understanding 'big data' in young people's mental health and use of images by young people

'Big data' is a buzzword in many areas of our lives. The rapid linkage of information from a wide range of sources - health, social media- has resulted in hope for a new era of research into young people's mental health. The Adolescent Mental Health Data Platform (ADP) aims to harness this step-change bringing together multiple sources of 'big data' anonymously and securely in one place, protecting young people's privacy. The data is made 'research ready'-it doesn't need tidying or cleaning-so approved researchers can deliver results in a timely way.

This is all great but working with young people from diverse backgrounds, who can be hard to reach, needs to be a central part of this new era- so they can express their feelings about their data, often created as they go about their daily lives, being used for research and influence the questions being asked. We have made a start on this working with paid student interns (A level and University), MQ's Young People's Advisory Group and creating ADP Ambassadors. As part of the ADP platform we also developed the 'Be Heard' initiative. This brings together the voices of young people affected by mental health issues and directs the type of content we create for the page- such as a video about how we anonymise data made by young people for young people, who asked for it to be made. We were surprised they wanted to know those details but that's the point!

This engagement work has also highlighted the quickly changing nature of the way young people communicate, particularly online. Image-based platforms have replaced the once popular forums. Young people are keen to share their stories and now do this predominantly through imagery (both photography and moving images/ videos). This project will bring young people together with professionals from arts, data science and medicine to develop the 'Be Heard' initiative into 'Be Seen.' A series of workshops will be held with young people aged 16-24. These workshops will equip young people with the creative thinking skills in terms of how they want to be seen and include discussions around the use of their data. We will use our real 'big data' projects as examples. Workshop participants will include those who have experienced mental health problems or who have self-harmed. One workshop will be held with young people from the Gypsy and Traveller community and include discussion of a current 'big data' project in their community. Another with Refugee and Asylum Seeker young people.

The workshops will enable young people to be more analytical about their own creative stories. Issues such as ownership of these images and the tension between the intent behind a post and it's interpretation by those viewing it will be talked about. These workshops will also explore alternatives to photography including filmmaking and creative spaces in virtual reality. Young people's perspectives will steer the direction of the project.

Following these workshops researchers will work one-to-one with young people should they wish. This will include young people who have experienced self-harm and mental health issues to create pieces of artwork. Through this one-on-one work, alternatives to photography will be explored and young people will be equipped with the tools to manage any tension between intent and interpretation and to create imagery as catharsis without increasing risk to themselves or others. Stringent safety criteria will be employed. No graphic imagery will be used and instead abstract alternatives such as virtual or augmented reality spaces will be explored.

The artwork created by these young people will be showcased in an online exhibition and film. The exhibition will be open to the public and will highlight the critical thinking and skills covered in the creation of pieces. The exhibition will also aim to raise awareness of issues around the use of 'big data' and narratives through images, facilitate open talking and reduce stigma.

Technical abstract
The Adolescent Mental Health Data Platform curates 'research ready big data'. A pivotal part of the platform is engagement with young people. This project aims to develop the existing 'Be Heard' initiative into 'Be Seen' reflecting the increasing preference of young people to use images to express their mental health. Our vision is for young people's voices to 'be seen' and influence the use of their data and the public conversation on their use of images.
This project will partner young people and cross-disciplanary researchers, using an arts-led participatory design, to explore these issues, story-telling and embodiment using imagery. A series of workshops will be held to equip young people with creative and critical analysis skills. We will explore alternatives to photography such as virtual reality and filmmaking.
Researchers will work with young people from a range of backgrounds (Asylum Seekers, those with a history of self-harm, Gypsy Travellers). We will work with individuals to develop pieces of artwork. Alternatives to photographs, e.g. abstract 3D virtual reality environments, and archived historical images will be explored. Participants will complete standardised measures designed to capture levels of distress over the course of the study. Participants will be asked about their history of creating, sharing and viewing images. An exhibition displaying the pieces created and a video will be disseminated online.
Semi-structured interviews will be conducted to gain feedback from work-shop participants involved in the exhibition. Feedback on the video will be collected via an online survey. Both aim to analyse the project's impact; whether the images represent lived experience; any impact on wellbeing and whether the creation or viewing of such images could have a therapeutic benefit. We will co-produce an online toolkit to support the use of images to tell stories based on project findings. Results will inform future research, policy and practice.

Potential impact
Young people

The primary goal of this project is to engage young people in a number of important issues related to the use of their data and their use of imagery online to express their mental health, and for researchers to learn from their experience. We intend that the exhibition and film will reach a wide audience and inform future research and educational programmes related to helping young people navigate the online world and image-based media. This promise of disrupting current perspectives by true partnership between young people and professionals from across disciplines- arts and humanities, data science, clinical- using digital forms of expression though imagery (the preferred mode of communication in young people) aligns strongly with the UKRI's priority area Technology Touching Life.

More broadly the online toolkit to support young peoples' use of images to tell their stories based on project findings will foster a greater understanding of intent and interpretation in young people and influence behaviour online helping young people navigate the online world and image-based media.

Parents, Carers and Society

Parents, carers and society will benefit from the broader impacts on society through improved life chances for children and young people (e.g. social, educational and occupational) and reduced costs to society (e.g. through health care needs that may otherwise persist into adulthood) through healthier behaviours online and personal development of young people. Dissemination materials and images will raise awareness regarding young people's online activity and their use of imagery potentially supporting more open dialogue.

Policy

This project will go on to inform policy and practice related to self-harm imagery. This may encompass informing guidelines for internet service providers and social media platforms on appropriate posting restrictions that prioritise safety without increasing stigma or reducing possible positive impacts of some kinds of imagery (e.g. creative content or photos showing scars particularly those related to recovery).

Practice

There could also be implications for clinical practice. It has previously been suggested that clinicians should routinely ask about internet use in relation to self-harm as part of their assessment. The results of this project may have implications for further research into the use of creative imagery as an intervention for self-harm that could be potentially applied both in clinical and online settings (provided appropriate monitoring and safety precautions were in place).

Data Scientists

Both the researchers involved, and the wider data science community will be informed regarding young people's feelings about the use of their data. This is important given issues around the ethics of using personal but publicly available social media data. The positive benefits and knowledge transfer of working with young people will be evidenced and translate to closer working in future projects.